Realising An Innovative Sensing Opportunity for Telecoms Fibre Optic Infrastructure Owners

Distributed Fibre Optic acoustic & vibration sensing has demonstrated its worth to the telecoms industry - it is often used to help locate damaged cables, detect external threats to cable (such as excavation) . Additionally dark fibres in backbone cables are regularly rented and exploited by third parties for a variety of separate purposes - such as traffic sensing, pipeline threat monitoring, earth quake monitoring and much, much more.

In all these cases a single application (e.g. traffic sensing) is tied to a single set of sensing hardware and a stand alone analytics server - served applications are direct to the consumer any data for additional or alternative applications is discarded. Today the telecoms owner will not benefit from any telecoms hygiene data picked up by a road traffic fibre renter- and vice versa.

This project will prototype a software tool for serving multiple clients in parallel valuable interpreted sensing content from single raw, rich datastreams . To do this, we exploit our key innovation which is a mechanism to handle the massive data rates that such devices present allowing multiple applications to be run in parallel and extended months of data to present value. In doing this we create a revenue earning opportunity for the infrastructure owner.